Optomechanical control of protein translocation across biological pores

Most proteins need to self-assemble into well-defined, specific 3D structures to be functional. Failure of proteins to fold correctly, or to remain correctly folded, is the origin of a wide variety of diseases. However, to shuttle between different cellular compartments separated by lipid membranes (such in mitochondria, chloroplasts or the endoplasmic reticulum) proteins need to transiently unfold through narrow pores that act as highly-evolved molecular gateways. Similarly, disaggregation and proteasome-mediated degradation also requires proteins to traffic across narrow pores. This is an active process that uses ATP energy to mechanically unfold the protein as a prerequisite for translocation. These directional unfolding pathways followed by proteins when crossing pores are very different from those sampled when proteins are free in solution. In fact, the stretched shape required to navigate these narrow pores is reminiscent of the conformations visited by proteins when unfolded mechanically using in-vitro single-molecule nanomechanical techniques, such as the atomic force microscope or the optical/magnetic tweezers. Yet, direct experimental verification of the mechanical determinants underpinning protein unfolding during translocation in the cell has remained largely untestable, mostly because the vast pre-existing knowledge on protein folding that we have using classical bulk biochemistry is not relevant in the mechanical context.
The challenge lies in developing cross-scale experimental approaches able to correlate the nanomechanical properties of proteins measured in-vitro with their behaviour when functioning within the cells – and apply it to the particular context of their translocation across biologically-relevant pores. In this work programme we aim to elucidate the molecular mechanisms by which protein nanomechanics regulates the cellular translocation of proteins across biological pores as diverse as the proteasome, the nuclear pore complex or the peroxisome. We will do this by developing and applying a combination of state-of-the-art optogenetics experiments inspired by the nanomechanical properties of individual proteins, complemented with steered molecular dynamics simulations (SMD) and crystallography. In particular, we aim to uncover whether the force-induced mechanisms regulating the translocation of proteins across the narrow proteasome pore hold true for other much wider pores such as peroxisomes or the nuclear pore complex – for which we have recent tantalising evidences that, contrary to previous belief, mechanical unfolding accelerates protein translocation. Our ambition is to uncover a potential general mechanism to address how the structure and conformational dynamics of proteins under force regulate their translocation across a suite of structurally- and functionally distinct biological pores.
The fundamental and mechanistic knowledge we generate will enable us to directly test the macroscopic and functional effects of precise molecular perturbations. It will also forge new territory to connect ‘molecular gymnastics’ with cellular mechano-response – potentially leading to new insights into molecular transport. This overarching approach provides the exciting and unique opportunity to design new molecular strategies and biotechnological tools towards the engineering of nuclear transport, drug delivery and nuclear mechanotransduction, and to regulate protein homeostasis through mechano-control.